Big Data goes local - Community Data Explorer

Cybermoor and Swirrl are working together to develop new ways for rural communities to access, analyse and use open data through their Community Data Explorer product. As the Government encourages more communities to take control of their local services and assets, its important that these communities have the best available data to inform their decision making. This innovative product works with communities to identify the data they require and develop ways it can be visualised to make it as compelling as possible. This combines Cybermoor’s award winning digital community engagement methodology with Swirrl’s expertise in opening up and visualising open data. The project will identify priority data sets in the community, obtain access to the data, clean the data and develop an API. We will deliver visualisations of 2 data sets based on Swirrl’s PublishMyData platform and evaluate how community engage with them.